University of Ulster and Star Instruments Limited

To develop a manufacturing capability for low pressure sensing gauges to improve the process efficiency while reducing cost and expanding the customer base